Electric Ferry

To help with the design and manufacture of electric commuter ferries for use world wide, for short journey high volume use in areas of environmental sensitivity and urban waterways. With zero carbon emission and zero hydrocarbon pollution from exhaust and related outputs.